Aston University and Allgood plc

To develop an innovative design process for architectural ironmongery that will apply novel engineering and manufacturing approaches to provide customers with an agile, responsive service for unique bespoke products.